Motion Care Platform

Motion is an award-winning startup harnessing the power of technology to create a social care sector where every older adult has the opportunity to lead a happy and healthy life.

Through this project they are working with partners and 30 West Yorkshire care homes to develop a first-of-its-kind platform that improves care outcomes through person-centred activities, generates individualised data to inform care and communicates real-time updates with families to enhance the relationship between care homes and families.